The Bethlem Royal Hospital During the First World War

This project examines life at the Bethlem Royal Hospital between 1914 and 1918, in the building which housed the Imperial War Museum from 1936 to the present. The link between insanity and war has been frequently commented on, yet we know very little about what actually happened at the Bethlem Royal Hospital during the First World War. This project will link the nation's most famous mental health facility and the world renowned museum set up to document and record the Great War and the impact it had on British society. Much of the recent scholarship on the care, treatment and experiences of the mentally ill during the First World War has focused on 'shellshock' amongst military personnel. As Claire Hilton's 2020 book Civilian Lunatic Asylums During the First World War demonstrates, however, this has meant that the care of the civilian mentally ill during the war has been neglected. Hilton's book examines four London hospitals - Colney Hatch, Claybury, Napsbury and Hanwell - to demonstrate how the economic austerity of the war years placed pressure on both staff and patients. This project will place the staff and patients of the Bethlem Royal Hospital building within this broader context. It will investigate a range of archival sources to explore how the war shaped the experiences of both patients and staff between 1914 and 1930, and will consider three key themes relating to the impacts and legacies of the war on the hospital: care in a wartime economy; civilian trauma; and place and the senses.
Firstly, BRH patient admission records show that the economic consequences of the war were frequently mentioned as a cause or an exacerbating factor in patients' conditions on entry. For instance, in 1916-17 reference was made to male patients complaining of 'business worries owing to the war', being 'worried by war, high prices and a fear of Call to the Army', or being 'overworked - doing two men's jobs because of the war'. Another economic impact of the war was the difficulty in recruiting trained medical staff given the enormous staffing demands of military hospitals. Secondly, official policy during and after the war was to minimize state responsibility for civilian psychiatric conditions that may be attributable to the war, partly due to fears about potential claims for financial compensation by civilians. Historians have argued, however, that this underestimates the toll of the war on the population's mental health, and BRH patient records give a fascinating insight into the impact of the experience of war on civilian mental health. Finally, the project will draw on recent innovative research on place and the senses in the history of medicine, to focus on how hospitals 'have felt rather than how they have looked'. Drawing on archival records and written and oral history accounts by hospital staff which describe the various wards, offices, and communal spaces of the building, and working with IWM staff to recreate some of those spaces, the project will explore how it felt to live and work in the BRH. The Museum is mounting an exhibition notionally titled 'War and the Mind' in 2024-25, and the student will be expected to contribute any relevant findings from their early research to the project as directed by the lead curator.
Research questions Key research questions to be addressed might include:
1. How did the circumstances of the First World War impact the life of staff and patients at BRH?
2. What was the impact of the First World War on civilian mental health?
3. How did staff and patients experience the buildings of BRH?